From quantum supremacy to quantum simulations

The goals of this theoretical project are to develop theoretical capabilities of a quantum simulation device to (i) implement a physics problem that is hard to solve on a classical computer, and (ii) provide confidence in the correctness of the solution. It will involve interactions with the UK National Quantum Technology hub (http://nqit.ox.ac.uk) and the Google Quantum AI Laboratory.